Searching for CP violation in B -> Kll decays.

My research consists in the analysis of data of the LHCb experiment. I will be studying the rare decay of a B-meson into two leptons and a Kaon as a possible source of charge parity (CP) violation. This phenomenon has been shown to exist in other physical interactions. Uncovering the different processes in which it arises could help our understanding of the imbalance of matter and antimatter in the universe,